Molecular Mechanisms of Action and Resistance to Unilever Antibiofilm Lactam Technology

To elucidate the mechanism of action and molecular targets of lactam compounds in different bacterial species. Determine whether lactam resistance is selected following prolonged exposure.